The evolution of surface topography on Mars from channel networks

The aim of this PhD project is to examine the surface record provided by flows, such as water drainage channels (but also flows associated with volcanic eruptions and glaciers), to investigate the nature of surface elevation changes on Mars. The concept of palaeotopography to reconstruct vertical motions of the lithosphere has been widely used on Earth, but much less so in planetary applications. Palaeotopographic reconstructions are based on the assumption that fluids flow down the path of steepest descent. Thus, the orientation of valley networks may be used to infer the down-slope direction at the time the channels were active and any discrepancy with the modern down-slope direction implies that the slope containing the channels has been distorted.